Optoelectronic modules and integrated optics for investigation into diode area melting as a potentially scalable high-speed, highly flexible...

Optoelectronic modules and integrated optics for investigation into diode area melting as a potentially scalable high-speed, highly flexible additive manufacturing methodology for metal and polymeric parts.